Quantum Computation - Are we ready for the next computing revolution?

New technologies provide huge benefits for the economy and society. However, they also have the potential to cause
damage. Quantum computing is a new form of computing that has the potential to revolutionise the way in which computers
can process information. It is hoped quantum computers will allow us to tackle complex problems that would be impossible
to solve using our current form of computing.
Quantum computing is at an early stage of development, but many national governments are centring their science and
economic polices around the technology. Despite the interest and emphasis on the quantum computing there has been
limited discussion on how best to communicate the topic, and how the technology and its potential applications will impact
our societies.
This project will enhance our understanding of attitudes towards quantum computing and create best practice guidance for
policy makers, researchers, and journalists seeking to discuss this new technology.